Development of a next generation jellyfish collagen wound device targeting diabetic foot ulcer

The project focuses on the creation of wound healing devices constructed primarily from jellyfish collagen. Chronic wounds are a global problem that put a large burden to health care services around the world, both financially and physically, and can severely affect quality of life. There is a need for products that can effectively heal chronic wounds, as they are hard to treat and can lead to multiple complications. Jellagen has developed a next generation collagen technology that can locally treat the chronic wound bed, improving blood supply to the area and acting as an antimicrobial at the same time. This represents an improvement on the current technologies available to treat chronic and acute wounds.